University of Ulster and Wall Effects Limited

To establish and embed design-led capabilities by introducing lifestyle trends, design and new software to interface with CNC manufacturing processess to produce 2D and 3D outcomes for walls.